Sustainable Technologies for Reducing Europe’s bAttery raw MaterialS dependance (STREAMS)

In STREAMS, a comprehensive portfolio of at least 12 scalable and flexible technologies and pilot scale solutions for the sustainable production of battery-grade precursors and their respective anode and cathode active materials will be developed, evaluated and successfully demonstrated. These technological processes will be applied to materials from primary and secondary sources including recycled battery mass and photovoltaic waste. This will strengthen Europe’s domestic battery materials supply chain and reduce Europe’s dependency on imported critical and strategic raw materials supplies. The production technologies will also increase Europe’s resilience, competitiveness and strategic autonomy in the global battery manufacturing industry. STREAMS’ technological solutions will meet EU requirements for environmentally responsible design, and scale up, and anticipate regulatory compliance by conducting techno-economic, environmental, social impact and integrated risks assessments combined with life cycle sustainability and circularity assessments. The cathode and anode active materials synthesized in STREAMS will be used to manufacture 10 Ah battery cells at pilot scale using sustainable electrode processing. Prototype cells will be tested according to established standards and subjected to advanced post-mortem characterization. STREAM will also identify optimal conditions for future exploitation of the project results.